Optimisation of the cryogenic bulk liquid production and supply market

Linde and BOC plants make cryogenic liquid air products at various production rates. Production is subject to variable power prices and customer locations, as well as vehicle and driver availability which creates a complex optimisation / scheduling problem. Moreover, any derived schedule must be automated and continually updated to account for variations in production capacity and efficiency.

The PhD project will develop construct and apply an optimisation strategy for bulk liquid production accounting for the subsequent supply market (liquid oxygen, nitrogen, and argon to customers from UK production sites). This will be constrained by customer demands and subject to electricity spot market prices as well as process carbon intensity (net zero) objectives. Plant start-up penalties and inter-site optimisation capabilities will be incorporated into the optimisation model to emulate realistic operational flexibilities and costs.